Robert Gordon University and James Fisher Asset Information Services Limited

To develop, translate and transform existing Visual Asset Management software, used in the Oil & Gas Sector, to be able to support collaborations within the Construction and Infrastructure sectors, for applications in both new construction as well as existing assets.